University of Aberdeen and ANM Group Limited

To transform a significant 140 year old traditional rural co-operative business and its member community through developing an integrated digital auction solution and embedding the digital business knowledge